Cranfield University and The Royal Horticultural Society

To research and develop innovative, cost-effective, impactful water management technologies and methodologies. Implement changes in RHS gardens and inform behavioural change among amateur and professional gardeners.